Energy-Efficiency Tools For High-Performance Multi- and Many-core Applications

Inefficient software is a major cause of excessive energy consumption in large scientific computer systems. Energy efficiency is not easily considered during the development of software for high-performance computing (HPC), and yet the energy usage of HPC architectures exceeds 1MW on many state-of-the-art systems and is therefore economically and environmentally expensive; the cost of 1MW power is close to £1M per annum. This project will develop and demonstrate world-leading capabilities in software tools for energy and performance modelling in large scale multi- and many- core computing. The lead participant provides world-leading software development tools for high performance computing, and will work together with one of the UK academic sector’s most respected software performance modelling groups, to address the challenges of enabling software developers to more closely understand and improve the energy properties of their applications.